UK-Japan Collaboration: Next Generation AlGaN Electronics for Electric Vehicle Applications

The aim of this six-month programme is to set the foundation of a longer-term collaboration between the UK and Japan on power electronics for Electric Vehicles (EV). Building on the strong relationship between the REWIRE IKC, led by the University of Bristol, and Nagoya University, drawing in other Japanese and UK academia and industries in as needed.
Achieving net zero in EV technologies depends on significantly improving the efficiency of high voltage power electronics. As electrification expands, traditional silicon devices are being replaced by more advanced materials like the Wide BandGap (WBG) gallium nitride (GaN) and silicon carbide (SiC), which offer better performance. In this project, we will be exploring the next generation of materials, Ultra-Wide BandGap (UWBG) semiconductors, such as Aluminium Gallium Nitride (AlGaN), which show even greater promise for high-efficiency power conversion. We will produce demonstrator AlGaN devices and integrate them into converters. However, like many other UWBG materials poor thermal conductivity limits their potential. We intend to overcome this issue by integration with diamond, which has excellent heat-handling properties. These new hybrid devices will be designed to deliver long-lifetimes, high-voltage performance and high efficiency ideal for future EV power systems.